Bio-organic skin nutrition

This business in innovative as it uses pure organic formulations in the development of a range of cosmetics. The organic product works with the skin to repair it and penetrates deep into the skin providing nourishment and is part of a healthy lifestyle.